Edinburgh Napier University and Miracl Technologies Limited KTP 22_23 R3

To advance digital access rights using attribute-based encryption enabling the protection of sensitive public and private assets in a controlled fashion.